KAIROS

KAIROS will improve the quality of meteorological information provided to the aviation community through the use of artificial intelligence. By producing accurate digital weather forecasts at longer lead times, aviation stakeholders will be bettered position to mitigate the impacts of weather on their operations. KAIROS will mature the TRL of results from previous SESAR Exploratory Research projects, with the goal of reaching TRL 7 through the completion of operational demonstrations. The project will integrate live weather information from AI forecasts with existing decision support tools and platforms to assess the operational benefits to several end-users. The KAIROS solution will enable a paradigm shift in the management of demand capacity balancing at all levels of the European airspace system including network level, local FMP, and UAM. KAIROS AI-based weather forecasts are intended to be an enabling technology that will unlock operational efficiencies and the automation of planning activities within the airspace system. By providing accurate weather forecasts earlier in the air traffic flow management process, aviation stakeholders including ANSPs, airports, and airlines will be able to formulate strategies to minimize the disruption to their operations.